Project Zenith: An XR Application to prevent long-term, medication-based treatment for patients with Autism Spectrum Disorder

Project Overview: Project Zenith represents a groundbreaking collaboration between SyncVR Medical and Hertfordshire Partnership NHS Foundation Trust, dedicated to revolutionising mental health services for young individuals diagnosed with Autism Spectrum Disorder (ASD). At its core, this project seeks to develop and evaluate a cutting-edge Virtual Reality (VR) application, seamlessly integrating Cognitive Behavioural Therapy (CBT) principles. The primary objective is to provide specialised anxiety therapy tailored explicitly for the unique needs of autistic youth.

Addressing a Pressing Challenge: ASD frequently co-occurs with anxiety disorders, impacting nearly half of all autistic individuals. While conventional treatments have shown effectiveness, they often struggle to fully address the distinctive challenges that this demographic faces. These challenges include difficulties in recognising emotions and heightened sensitivities to sensory stimuli. Project Zenith stands out as an innovative solution by creating an immersive VR environment designed to facilitate gradual exposure therapy, emotional regulation, and anxiety management in a manner that aligns with the sensory profiles of autistic individuals.

Innovative Features: The meticulously crafted VR application offers a comprehensive suite of interactive tools and activities, meticulously designed to facilitate emotion identification and management. Its core mission is to reduce anxiety, enhance social interactions, and promote active engagement in educational activities among autistic youth. Administered over a span of 6-12 sessions, this therapy holds immense promise for delivering immediate clinical, economic, and societal benefits. It has the potential to significantly reduce the reliance on long-term medication-based interventions.

Pioneering Progress: Project Zenith's initial phase consists of a feasibility pilot trial, serving as the foundational step towards developing a manualised, evidence-based psychological therapy specifically targeting anxiety in autistic young individuals. The successful outcomes derived from this pilot trial will serve as a catalyst for further development, culminating in a multi-site intervention trial. This journey promises to usher in a new era in ASD treatment methodologies, offering a ray of hope for improved mental health care for the ASD community.

Alignment with NHS Priorities: Our project is intricately aligned with the NHS's strategic priorities, particularly those related to transforming mental health services for young people. It underscores the paramount importance of accessibility, personalisation, and the integration of innovative technology within therapeutic contexts. Project Zenith is geared towards providing early intervention tools, aimed at preventing the escalation of mental health issues, and ultimately enhancing access to crucial support services for young individuals grappling with ASD-related anxiety.